Metrology for the harmonisation of measurements of environmental pollutants in Europe

European Green Deal’s ambition for zero pollution requires the development of highly sensitive techniques to detect ultra-low amounts of pollutants and to determine their isotope ratios. Mass spectrometry is a key method for non-radioactive polluting elements determination and is of increasing importance for long-lived radionuclides. This project will bridge the gap between both methods and will establish new tools for tracing pollutants. Measurement uncertainties and detection limits will be significantly reduced using newly developed reference materials and SI-traceable measurement procedures with an immediate impact for tracking pollution sources by commonly available mass spectrometers.